Non-invasive glucose monitoring

"Lein Applied Diagnostics is a dynamic technology company pioneering measurement devices and solutions for the healthcare and industrial markets. Its core technology is based around a scanning confocal system that can make highly precise, non-contact dimensional and structural measurements of organic and man made materials. Key to its success is the use of novel optical, electronic and mechanical technologies.

Lein are bringing a new solution to the diabetes care market. Using their advanced metrology, they are developing a non-invasive Glucose Meter. It will replace the current ‘finger stick’ measurement method, facilitating accurate monitoring of glucose levels through a convenient, pain-free, non-contact solution. Doing so will greatly improve patient outcomes by increasing the frequency with which sufferers are able, and willing, to measure their glucose levels. In turn, this will reduce healthcare complications associated with diabetes, significantly reducing healthcare costs."